Supressing Greenhouse Gases Emissions

This project will inform strategies and technologies to both supress undesired CH4 emissions and boost recovery of residual biogas for increased renewable energy generation, providing the sector with the critical knowledge required to increase resilience of bioresources treatment against increasing sustainable regulatory targets.